Repair of covalent protein-DNA complexes

I am studying the repair of covalent topoisomerase-DNA complexes. A number of anti-cancer drugs that are in clinical use today induce the formation of such complexes. The resulting DNA strand breaks are particularly difficult to repair since a large protein, which is chemically linked to the DNA, covers the DNA end at the break. Unrepaired DNA double-strand breaks lead to cell death, especially in cells that are dividing rapidly, such as cancer cells. The DNA repair activity Tdp1 removes covalently trapped topoisomerase I from the DNA. Thus, a tandem drug regimen with a Tdp1 inhibitor and a drug that creates a substrate for Tdp1, e.g. the topoisomerase IB-specific anti-cancer drug camptothecin could potentiate the cytotoxicity and efficacy of both drugs. Therefore, I propose to search for drugs that inhibit Tdp1.
A mutation in Tdp1 causes the neurodegenerative disorder SCAN1. I propose to identify the molecular mechanism of this disease using a mouse model. These experiments will contribute to understanding the relationship between DNA repair and neurodegeneration.
To apply my expertise with Tdp1 to another human health problem I propose to evaluate the suitability of Trypanosoma brucei Tdp1 as a drug target for anti-parasitic therapy to fight African sleeping sickness.

Technical abstract
The goal of my research is to understand at the molecular and cellular level how cells repair the damage that occurs when enzymes become trapped in covalent complexes on DNA. A potentially lethal form of DNA damage occurs when a topoisomerase cleaves DNA and becomes trapped in the covalent topoisomerase-DNA reaction intermediate. These lesions are converted into more permanent DNA single- or double-strand breaks when encountered by the replication or transcription machinery. A number of clinically used anti-cancer drugs, such as the topo I-specific poison camptothecin (CPT) and the topo II specific drug etoposide, induce the formation of topoisomerase-DNA complexes. The cytotoxic effects of these drugs are directly related to the accumulation of such complexes. Pharmacological inhibition of the relevant DNA repair activities could synergistically potentiate the efficacy and cytotoxicity of both drugs.

Therefore, I propose to identify and characterize the repair pathways for topoisomerase I- and topoisomerase II-DNA covalent complexes using a combination of cell biology, molecular biology, and biochemistry. Possible repair pathways could include endonucleolytic processing of covalent topoisomerase-linked DNA breaks or direct hydrolysis of the covalent topoisomerase-DNA linkage. The only repair activity for topoisomerase-DNA complexes identified so far is Tdp1, which specifically hydrolyzes the phosphodiester bond between topo I and the 3‘ end of the DNA. I propose to elucidate the mechanism and the cellular functions of Tdp1. More precisely, I will determine which modifications of stalled topo I are required before Tdp1 action and use TAP-tagging of Tdp1 to identify interacting proteins. Based on my in vitro studies of Tdp1 it is likely that it has additional roles in human cells. I propose to test these hypotheses in vivo. In parallel, I will evaluate the suitability of Trypanosoma brucei Tdp1 as a drug target to fight African sleeping sickness.

A mutation in Tdp1 causes the hereditary neurodegenerative disorder SCAN1. I propose to elucidate the molecular mechanism of SCAN1 by using mouse Tdp1 knock out cell lines. I hypothesize that the SCAN1 phenotype is not caused by lack of Tdp1 activity, but rather by the property of the mutant protein to become covalently stalled on the DNA, thereby just replacing a stalled topo I. The outcome of these experiments will contribute to understanding the relationship between DNA repair and neurodegeneration.

Finally, I propose to identify Tdp1 specific inhibitors using two complimentary approaches. We will use structure-based drug design and establish fluorescence-based high-throughput inhibitor screening procedures.